Unlocking Urban Futures: Rethinking Financialised Planning Systems and Exploring Post-Growth Planning Alternatives

Community-led planning practice, which prioritises participation, partnership, and consensus-building, holds significant importance as it embodies the democratisation of planning systems. However, existing literature on community engagement predominantly draws from the experiences of Western democratic countries, neglecting the nuanced contexts of East Asian nations and those countries which have pursued modernisation programmes of urban planning and governance structure for decades. Furthermore, limited attention has been given to understanding the implementation of these community-led initiatives within East Asian cities amidst the backdrop of financialisation and evolving urban economic dynamics. This raises questions about the adaptability of states and governments in providing reformist models responsive to changing community needs.

The findings from my PhD research have demonstrated that Taiwan's developmental state has transitioned into the democratic era, characterised by an increasingly neoliberal and financialised planning system. This shift has significantly impacted the perception of communities, which have become increasingly property-oriented, justified by investment values. However, financialised redevelopment projects have encountered resistance from communities, resulting in conflicts and confrontations during the planning negotiation process. This has led to stalled progress due to the lack of consensus between communities, government, and developers. In order to better contextualise the situation there is a need for comparative analysis between Eastern and Western planning and policy approaches. Building upon these concerns, this fellowship will help achieve the following objectives:

1. Communicate the financialisation of planning systems in developmental-state contexts such as Taiwan, highlighting its similarities and variations with existing debates over growth-oriented planning development models elsewhere, and compare with the case of policy and planning in Wales. The research will underscore the dominance of economic growth narratives in planning decision-making, which often neglects public provisions such as social housing and green spaces.

2. Highlight the risks of 'infinite justice' stemming from economic-driven planning ideologies and narratives. The research will illuminate how communities, particularly those facing gentrification with less social and economic advantage, face challenges of land speculation and the displacement.

3. Disseminate findings on the financialisation of policymaking and planning practices in Taiwan and Wales and its broader impacts on people and place, along with recommendations on how a more inclusive planning agenda could be fostered.

4. Rethink growth-oriented planning practices and explore the development of post/de-growth planning agendas.